Deafness Cognition and Language Research Centre: ESRC Legacy Centre

There are three primary objectives of the activities proposed in the DCAL Legacy Centre application: Impact Generation; Communication; Capacity Building.

(1) Impact Generation. We aim to maximise the impact of the existing DCAL online resources listed below, all of which have been established with previous ESRC funding, by promoting and marketing these resources to the appropriate end-users. The funding will also be used, where necessary, to cover online hosting and service fees associated with each resource.

a. DCAL Online Assessment Portal (https://www.ucl.ac.uk/dcal/dcal-portal). Over the last 12 years, DCAL researchers have created and standardised 9 assessments that are designed specifically for use with deaf adults or children, filling a much needed gap in the assessment tools available to practitioners (e.g. teachers, teachers of the deaf, educational psychologists, clinical psychologists and speech and language therapists) and researchers in the field. These tests are now hosted on an online portal. We aim to promote these assessments to practitioners and researchers working with deaf children or adults, who are the end-user groups who benefit from this resource.

b. BSL Corpus (https://bslcorpusproject.org/). The BSL Corpus is one of a small handful of online corpora of sign languages worldwide. This online open resource hosts ~125 hours of BSL video data and associated transcriptions from a cross section of the BSL community from 8 different locations across the UK. The BSL Corpus allows documentation of how BSL is actually used, rather than how people have traditionally assumed it is widely used. BSL SignBank is an online BSL dictionary (http://bslsignbank.ucl.ac.uk/dictionary/) which includes signs from the BSL Corpus. The aim is to increase the awareness of these online resources within end user communities: BSL teachers; those running BSL interpreter courses; BSL independent learners; and researchers conducting research in the field of BSL or developing assessments.

c. DCAL Research Data Archive (https://www.ucl.ac.uk/library/digital-collections/collections/dcal) is an online repository of DCAL's research data and associated supporting materials (documentation of procedures, stimuli, etc). We aim to increase awareness of these data and methods that are available for other researchers to use, thus increasing the impact of our research worldwide.

(2) Communication: We aim to build-on and extend our excellent history of communication of our research with different groups. We will organise innovative public events that will include a celebration of the 40th anniversary since the first BSL research symposium (Nov 2019) and 2 x DCAL-x events (modelled on TED-x). We will also invest in more online routes to communication - e.g. short lay-summaries of our research publications and other key findings, accessible in English and BSL.

(3) Capacity Building: We will continue our mission of capacity building of world-class researchers in the area of deafness, cognition and language - i.e. training new researchers in this field. We aim to consolidate and develop this further, via bursaries and team development. (a) We aim to establish travel bursaries so that deaf researchers can attend training courses that we offer. The aim will be to attract deaf individuals who can go on to study for a degree at UCL in our field. (b) We will also build capacity of our current team members by arranging a series of team development activities in order to ensure that DCAL develops through a time of change and continues to thrive.

Potential impact
Who will benefit from the proposed activities?
-Practitioners and other professionals who work with deaf adults and children - teachers of the deaf, educational and clinical psychologists, and speech and language therapists.
-BSL professionals - BSL teachers, their students, BSL/English interpreters, and interpreter trainers.
-Other national and international researchers in the field
-Policy-makers
-Deaf people

How will they benefit from these activities?
-Practitioners: This group will benefit from the planned activities in numerous ways - most importantly via increased access to our online DCAL Assessment Portal. This portal hosts 9 assessments that have been designed by DCAL researchers, specifically for use with deaf children and adults. This is a major resource that will greatly benefit the practices of educational and health professionals working with deaf people.
-BSL Professionals: BSL teachers and their students, BSL/English interpreters, and interpreter trainers. These groups will benefit from improved BSL online resources including the BSL Corpus and BSL SignBank. These groups have already made extensive use of these resources to inform and enhance their teaching and learning.
-Other Researchers: Other national and international researchers in the field will benefit from DCAL's online resources. Our BSL resources (BSL Corpus and SignBank) are extremely valuable to researchers e.g. when establishing new stimulus sets. The DCAL Assessment Portal provides access to unique standardised assessments that are critical to full and accurate characterisation of a participant group. Although these specific resources are unique to the languages of the UK (BSL and English), DCAL staff have already advised researchers in numerous countries on adaptation of these resources and this benefit will extend to other countries.
-Policy makers: Improved teaching and assessments resources and an increased understanding of the processes underlying cognition and language in deaf people will provide an evidence-base for policy-makers in supporting appropriate education, training and services for deaf children and adults. This will help close the gap in education, employment, and health between deaf people and their hearing peers.
-Deaf people in society: A major social benefit will be in relation to equity and the status of deaf people in British society. All of the developments outlined above will lead to improved quality of educational and healthcare services and access for deaf people and provide more opportunities for self- development and employment. Deaf people who can become more highly qualified and trained will be in a better position to contribute to society in different ways, and will be able to achieve greater access, and equity in the wider community.

What will be done to ensure that they have the opportunity to benefit from this activity?
All of the activities outlined in this proposal are designed to ensure that the groups outlined above have the opportunity to benefit from our activities. Specifically:
-Practitioners, BSL Professionals and other researchers have all already benefited from the online DCAL resources. We expect these impacts to extend further and deepen with maintenance and improvements to these resources.
-Policy-makers will benefit from being made more aware of the potential impact of our research. This will be achieved via our improved communications and also from the involvement of a professional PR company, something we have not had the resources for since the end of the DCAL Centre grant (December 2016).
-Deaf people in society will benefit, ultimately from the resulting impact on the groups outlined above. In addition, our capacity building plans for deaf researchers to attend our summer schools, and for team development especially aimed at the challenges of deaf and hearing researchers working together will also benefit a targeted group of deaf researchers.